Preliminary design study for a benchtop, cryogen-free FTICR mass spectrometer

This preliminary design study is intended to investigate the feasibility and cost of developing a high-field FTICR mass spectrometer which can fit on a benchtop because of use of a cryogen-free superconducting magnet. This preliminary design study will likely follow on with a full proposal to develop this instrument but is intended to 'de-risk' a full design/construction project by separating out the design feasibility studies. In this manner, the low-cost design project can be done, followed by a full and detailed review of the main project at a later funding panel.

This current preliminary design proposal will focus on two parts of the overall project, A) the magnet and B) the mass spectrometer that goes into said magnet.

In part A, we will collaborate with our industrial partner, Bruker Corporation, to design the magnet (see attached letter of support from Dr. Frank Laukien, CEO of Bruker Corp). Bruker already has a preliminary magnet design, but it is not clear at this time that it will have the performance specificatioins that we need to achieve; this part of the project aims to coordinate our design needs with their design capabilities. The magnet required must made to be as small as possible, which we estimate to be about the size of a desktop laser printer. The magnet will be 7-Tesla or higher (and with high homogeneity), will have to be active-shielded to avoid problems with stray magnetic fields, will be cooled solely by a commercial cryocooler (to be determined), will need to be quench-stable, and will need to have an integrated, automated charging power supply. For this design, we should be able to calculate the cooldown time and the 'Mean-time-to-quench (MTTQ)' which is how long it will take for the magnet to quench after the power is lost, and the magnet stabilization time. If the MTTQ is a few minutes or hours, then the design is both feasible and likely to be stable, particularly if coupled with an uninteruptible power supply, but if it's a few seconds to milliseconds, then the system will be too unstable to be useful. And finally, we will aim to estimate the cost of the magnet in 7 T, 12 T, 15 T, and 21 T variants and in 110 - 150 mm bore diameter variations.

In part B, we will design the instrument to go into this magnet, with the goal of minimizing instrument size while still maintaining performance in terms of resolving power, mass accuracy, and sensitivity. This requires a 1e-10 mbar vacuum in the ICR cell, so that a differential pumping system with at least 4, and maybe 6 differential stages of pumping are needed from atmospheric pressure, and there are several design tactics we can use to optimize this instrument. The Electrospray ionization source, pumping system, vacuum chambers, ion optics, and ICR cell will all be designed in 3D CAD software. Pumping speeds will be calculated and base pressures in the ICR cell will be estimated. Ion transfer efficiency can also be estimated using ion-modeling software such as SIMION. Part B will be primarily done in-house, with some consultation with Bruker as needed to make sure that our instrument designs are compatible with their electronics and software.

Overall, if successful, we will generate a robust, compact design for a new mass spectrometer which will out-perform any other instrument in the field - of a similar size. This instrument will be applicable to the study of biomolecules involved in disease, pharmaceuticals, food-safety and environmental tracer studies, and pretty much any other kind of molecule available.

Potential impact
This project is a preliminary design project to design a revolutionary new, compact FTICR mass spectrometer that is small enough to fit on a lab bench, and has far less maintenance than existing instruments. As such, the impact of the project will be profound as these instruments will no longer require a dedicated staff to maintain the magnets and will not require special, large (and expensive) laboratory space, thus making them more accessible to the average mass spectrometrists.

A high-tech economy requires personnel trained in the most advanced techniques and equipment. This project will train a PDRA in instrument design at the very highest level, and this PDRA will then be substantially more valuable and employable in a range of high tech companies. This is another direct economic benefit of this research.

As the project develops, we will ensure that developments are communicated with Bruker (see letter of support from Dr. Frank Laukien, CEO of Bruker Corporation), and any designs are incorporated into a next-generation FTICR mass spectrometer as much as possible. This will be done within a collaborative agreement organized between Bruker and the University of Warwick. To make certain that the economic impact of the developments made within this research are realized, commercializable developments that are derived from this research will be patented or otherwise IP protected and the Warwick academic staff and our industrial partners will engage with Warwick Ventures, Research Support Services, the Warwick Development Office, and Advantage West Midlands to ensure that these results are disseminated to and exploited by the business community.